Project Fresson: 9-seat aircraft electric propulsion conversion (Britten Norman)

Development of an electric propulsion system with range extender and conversion of a Britten Norman Islander flying demonstrator to electric power, enabling full flight certification for commercial service.

This aircraft is used for vital services to isolated communities. Converting to electric power will not only ensure the continuance of a critical lifeline but also the reduction of local carbon emissions and increase in the use of renewable energy.

This project will enable the first passenger-carrying aircraft capable of all-electric flight, attracting investment from across the globe to the UK, boosting jobs and the UK's standing in the global aerospace industry.